Leeds Beckett University and Amey OW Limited

To develop, implement and embed a structured Behavioural Safety Strategy with the aim of reducing safety incidents across the rail business and its supply chain.